Developing Ultra-Fast Acquisition Sequences for Late Gadolinium Enhanced MRI

For this project, I will be attempting to develop an LGE sequence which can acquire a 3D image in a single breath hold. This will involve designing an acquisition sequence and reconstruction method which will combine to produce high quality LGE images.

The first step of the project will be to design the sequence. This will involve writing sequence code and testing it. The sequences will be tested with phantom scans and in healthy volunteers before any patient tests. To determine the quality of the scans, I will compare them to established LGE sequences.

Once I have a sequence which can collect enough data for a 3D image as quickly as required, I will begin testing different reconstruction methods. This may require the sequence to be altered to allow for different reconstructions. Iterating back and forth between these phases will allow me to tune the method to produce high quality images which could be used in clinical practice.